AI integrated affirmation, visualisation and meditation platform

iAffirm is a dynamic business focused on harnessing the power of AI to provide personalized affirmations, visualisations, and guided meditations tailored to the unique needs and circumstances of each user.

The platform is multifaceted, supporting personal growth, mental well-being, and professional development across a range of applications, including individual self-improvement, corporate wellness programs, therapeutic support, and educational enhancement.

iAffirm is committed to pioneering the integration of AI-to-human support, continually advancing its platform to meet the evolving needs of its users.

Through ongoing development, iAffirm seeks to harness the full potential of AI to deliver increasingly sophisticated and personalized guidance. This commitment ensures that the platform remains at the forefront of innovation, offering cutting-edge solutions that adapt to and anticipate user requirements.

By fully leveraging the power of AI, iAffirm envisions a society where individuals and communities are empowered with the tools and support needed to thrive, fostering a culture of well-being, productivity, and holistic development.

The company is dedicated to enhancing societal well-being, and seeks to provide a comprehensive, AI to human support service that helps individuals and communities thrive by achieving their full potential.